Object-Aware Neural Scene Representations

Recent neural scene representations have allowed us to encode scene geometry and appearance by learning continuous functions that map world coordinates to local scene properties such as signed distances or radiance. The goal of this thesis is to explore object-aware representations of this kind that can be trained end-to-end in an unsupervised way only from 2D images and to exploit them for editable synthesis.